Heriot-Watt University and Aquapak Polymers Limited

To validate the environmental sustainability of novel plastic polymers through investigation of the physicochemistry, abiotic and biotic decomposition, and ecotoxicology.